Physiologically relevant models of dental erosion

This project will characterise the mechanisms by which ions and compounds may concentrate at the oral mucosal surface and should appeal to pharmaceutical/ chemistry/ biochemistry undergrads interested in examining real problems. The project is non-clinical but will involve the detailed study of protein adsorption to oral mucosa and tooth by using ex-vivo samples and in vitro approaches. Whilst the project focuses on oral health problems the skills and techniques learnt in the PhD will be applicable to any drug-delivery problem.

Dental erosion is the chemical loss of the dental hard-tissues caused by acids (demineralisation) in a process not involving bacteria. Unlike caries, where tooth mineral loss is lost from within the tooth, beneath a relatively sound surface, demineralisation is limited mainly to the surface, and the softened tooth mineral is easily lost via mechanical factors such as abrasion. It is widely believed that fluoride from toothpaste has an important role in dental erosion therapy. However, the body of clinical evidence to support this is considerably smaller than that for dental caries, where data from epidemiological studies exist, and numerous large-scale randomised clinical trials, have confirmed fluoride's anti-caries effectiveness.

Data from in-vitro and intra-oral studies erosion have demonstrated that the fluoridated mineral deposited during remineralisation of eroded enamel, following application of fluoride, is less soluble than the native enamel. However, this is a slow process, and mineral may be lost through abrasion before it is complete. Further, fluoride concentrations in saliva following use of fluoride toothpastes are insufficient to stop erosive demineralisation. Increasing the concentration of fluoride in oral care products for mass-market use is one means by which its effectiveness might be increased, but this is not possible within current regulatory limits. Furthermore, little is known about the nature of the mineral deposited. It is often said to be fluorapatite, but this is both unlikely and not ideal, since partially-fluoridated apatite is less soluble than fluorapatite. Conversely, while metal ions (Mn+) from zinc and, especially, tin salts have marked anti-demineralisation effects, they can act as crystal growth inhibitors and thus have the potential to interfere with remineralisation, although somewhat counter-intuitively it has been demonstrated that Mn+ can enhance fluoride-stimulated remineralisation via this effect.

There is a need for in-vitro models for erosion with greater physiological relevance, accounting for the oral pharmacokinetics of fluoride and Mn+, salivary pellicle, and possible complementary effects of fluoride and Mn+. Rather than relying on a single outcome variable, such as Ca loss and change in microhardness, a more comprehensive approach will be taken. Concomitant changes in the chemical and physical nature of mineral deposited should be characterised. This will guide the development of novel oral care formulations with increased anti-erosive effectiveness. To this end, models will be developed which simulate the oral clearance profiles of fluoride and Mn+, simulating initially high salivary concentrations and subsequent 'residual' phase concentrations, many orders of magnitude lower. The effect of salivary pellicle, biofilm analogues, will be considered.